Decoding the Blueprint for the Formation and Evolution of Massive Galaxies

My research makes use of optical and UV light that has been emitted from intense dust-enshrouded star forming regions within a galaxy in the first throes of formation. The starlight from these nurseries gets absorbed by the dust grains and is reradiated as heat at infrared wavelengths. These forming galaxies are so far away that this light has taken about 12 billion years to reach us, so that we are essentially peering into the most distant corners of the Universe and into the past, when the Universe was very young and starting to form stars and galaxies. Due to the expansion of the Universe, the infrared radiation gets stretched to submillimetre wavelengths, which large telescopes on Earth like the 15-m diameter James Clerk Maxwell Telescope (JCMT) in Hawaii, and in the future Atacama Large Millimeter Array (ALMA) of telescopes in Chile, can detect using specially designed cameras. These telescopes need to be built on the tops of high and dry mountains like Mauna Kea in Hawaii (3700m) and Llano de Chajnantor in Chile (5000m) because there are a great many molecules in the atmosphere like water that absorb the infrared energy we are trying to detect. Using the novel SCUBA-2 camera that is being commissioned on the JCMT in 2008, I will be participating in an international collaboration to map large portions of the sky at submillimetre wavelengths to detect these intense star-forming galaxies. Because we can probe this far back in time, we will be able to take a complete census of star-formation in the Universe that will tell us how and when the first stars and galaxies formed. Starting in 2010, ALMA will begin to revolutionise our view of the distant Universe as it will be provide unprecedentedly high-angular resolution capabilities at submillimetre wavelengths that optical astronomers have enjoyed for decades. By comparing their physical properties (such as masses, power output, and temperatures) to local galaxies, we can gain insight into how galaxies evolve over cosmic time. Comparing these direct observations of the real Universe to theoretical model predictions teaches us about the fine details of how galaxies form that we cannot access from our limited vantage point.